Mechanically killing Bacteria with Nanostructured

Antimicrobial resistance (AMR) is an important global challenge facing mankind, requiring new strategies and technologies to counter bacterial infection. Somewhat surprisingly Cicada insect wings are bactericidal, killing bacteria through some as-yet unknown physical interaction with the surface nanostructures present on the wings. This PhD will directly study the process of bacterial killing on nanostructured surfaces to advance new and potent ways to kill bacteria and ultimately develop highly effective nanostructures that kill clinically relevant bacterial strains. This will involve directly imaging and understanding the process of bacterial death to understand the mechanism responsible for bacterial killing. By understanding the mechanism, we will then be able to design surfaces that maximise this effect.

This project will utilise fluorescent strains of E. coli to investigate bacterial death stages on nanostructured surfaces (NS), focusing on bacterial diffusion, interaction with NS, and the effects on bacterial size, shape, and outer envelope integrity, assessed using fluorescent dyes such as FM4-64 and FlipperTR. Advanced imaging techniques, including TIRF microscopy, fluorescence lifetime imaging, and optical tweezers, will be employed to capture these interactions. A controlled combinatorial approach will evaluate the killing efficacy of E. coli and clinical isolates when exposed to various surface geometries, such as feature height, aspect ratio, density, shape, and mechanics. Live/dead fluorescent reporters will quantify bacterial death, while studies on strains with envelope mutations will help clarify the underlying killing mechanisms. Additionally, transcriptomics will be employed to study mRNA expression during bacterial interaction with NS, particularly at the onset of contact, providing insights into gene expression and potentially revealing the molecular mechanisms responsible for bacterial death.

This project aims to optimise the design of nanostructured surfaces to enhance bacterial killing efficiency, tailoring them to specific bacterial strains, including clinical isolates. By uncovering the molecular and physical mechanisms underlying bacterial death on these surfaces, the research could inform the development of novel antimicrobial materials, contributing significantly to the global fight against antimicrobial resistance (AMR). The interdisciplinary approach, combining bacterial biology, biophysics, and advanced imaging techniques, promises to generate innovative methodologies with potential applications across multiple fields. Furthermore, collaboration between academics at Sheffield and a partner at Cornell University offers valuable opportunities for international research and knowledge exchange.